Development and application of QM/MM calculations for fragment-based drug design

Technical abstract
Fragment-based drug design, FBDD, is a highly promising novel approach for

identifying lead compounds in a drug development programme10. It therefore lies

firmly within one of the 10 MRC-identified health research opportunities for focusing

strategic research, namely ?Development of new interventions?. FBDD offers efficient

screening of chemical space so that higher hit rates are obtained in the initial phases

and through careful attention to molecular properties the resulting drug candidates

should have less chance of failure later in the process. However, FBDD also poses

difficult biophysical and structural problems that need to be addressed, hence the

strategic need for this proposal. The academic partner has current BBSRC funding to

develop quantum mechanics (QM) based QM/MM methods that include molecular

mechanics (MM) polarization. He has plans for other significant improvements to

correctly address the steric repulsion between drug and enzyme using exponential

repulsion (which is essential for success in crystal structure prediction11) rather than

the computationally expedient r-12 repulsion. The industrial partner has a strong

development interest in FBDD and is interested in using QM/MM to address the

structural demands of FBDD since current docking methods are unreliable and the

interpretation of X-ray structures of bound fragments can be ambiguous. The

interchange enabled by this programme, will not only result in the development of

new tools to underpin basic FBDD research, but also offers the potential to impact

industrial and academic scientists in both institutions. Specific research goals include

(i) a thorough survey of the usefulness of QM/MM in virtual screening. (ii) An analysis

of the best way in which QM/MM with MM polarization can be used in virtual

screening. (iii) An investigation of the use of realistic repulsion in virtual screening.

(iv) An investigation in the use of QM/MM, in combination with the proposed

improvements, in interpreting ambiguous X-ray crystal structures. The applicants

have shared research goals as the industrial partner is interested in being able to

apply efficient software to FBDD while the academic partner is interested in

developing relevant computational methods that can be applied to the problem of

improving the quality of life.

9. Maurer, RI; Blower, PJ; Dilworth, JR; Reynolds, CA; Zheng, YF; Mullen, GED

Studies on the mechanism of hypoxic selectivity in copper bis(thiosemicarbazone)

radiopharmaceuticals. J. Med. Chem. 2002, 45, 1420-1431.

10. Congreve, M; Chessari, G; Tisi, D; Woodhead, AJ. Recent developments in

fragment-based drug discovery. J. Med. Chem 2008, 51, 3661-3680.

5

11. Misquitta, AJ; Welch, GWA; Stone, AJ; Price, S. L. A first principles prediction of

the crystal structure of C6Br2ClFH2. Chem. Phys. Lett. 2008, 456, 105-109.

12. Jorgensen, WL Special issue on polarization. J. Chem. Theory Comput. 2007, 3,

1877.

13. Mura, ME; Knowles, PJ; Reynolds, CA Accurate numerical determination of Kohn-

Sham potentials from electronic densities .1. Two-electron systems. J. Chem. Phys.

1997, 106, 9659-9667.